Hippocampal-dorsolateral prefrontal interactions and cognitive dysfunction in schizophrenia: A non-human primate model

PhD project strategic theme: Biosciences for an integrated understanding of health

Schizophrenia is a devastating psychiatric disorder for which there is no cure. It affects ~1% of the population and is associated with three main clinical symptom clusters: positive symptoms (psychosis and hallucinations), negative/emotional symptoms (blunted affect, apathy, anhedonia and social dysfunction) and cognitive symptoms (deficits in working memory, problem solving, visual/verbal learning and memory, processing speed and attention). Although current pharmacotherapies for schizophrenia are effective in treating the positive symptoms, they are poor at treating the negative and cognitive symptom clusters, and may even contribute to them. As these symptoms profoundly impact quality of life and have a significant bearing on patient recovery, they represent a vital, unmet clinical need. Consequently new approaches to understanding these specific problems are required (criteria 4).

In recognition of this need, the MATRICS initiative (Measurement and Treatment Research to Improve Cognition in Schizophrenia) recommended the development and validation of animal models that: i) better mimic the cognitive and negative impairments apparent in schizophrenia, ii) conform to schizophrenia pathophysiology and iii) can be used to predict the effects of known therapeutics and encourage the development of novel treatments. However, although there are many rodent models of schizophrenia, a fundamental understanding of how neural dysfunction causes the negative/cognitive symptoms of schizophrenia is lacking because of key structural and functional differences between rodent and human brains. This is particularly the case for the cognitive symptoms, which are known to depend upon the hippocampus and particularly the prefrontal cortex (PFC), a region of the brain that has expanded greatly from rats to monkeys to humans. Studies performed in monkeys, where the structural organisation of the PFC is much more similar to humans than rodents, are therefore crucial.

This project aims to address this problem by developing novel translational models of schizophrenia in a small, new world primate, the marmoset monkey - hippocampal perineuronal net degradation and administration of ketamine (a known psychotomimetic). These models will allow us to understand how communication between a dysfunctional hippocampus and the dorsolateral region of the PFC (dlPFC) contributes to deficits in working memory - one of the most pervasive and debilitating symptoms of schizophrenia. Targeted neurochemical investigations of the dlPFC will also aim to identify novel targets for new therapies that can then be compared to the effects of existing antipsychotic medications. Such direct comparisons will improve our understanding of how to ameliorate dlPFC dysfunction in schizophrenia and alleviate the symptoms of working memory dysfunction.